Mind the gap: exploiting satellite technology for coastal climate change adaptation in the data-poor 'gap' of intertidal zones

Geomatics, and the use of satellite remotely-sense based imagery in the visible spectrum is becoming an increasingly
important tool to understand earth patterns and processes as temporal, spatial and spectral resolutions increase. As this
technology develops I have developed a passion in this study area which was reflected in my decisions to undertake a
part-time Masters using GIS, remote sensing, photogrammetry and other technologies, whilst working full-time. A
summary of the project is outlined on the school of geography's pages. It would be pertinent to begin with a review of the
data already in existence (for example from third parties including Copernicus and Landsat). The review would outline
the spatial and temporal range of the data in the region of interest, and more pertinently what data requirements are still
outstanding. A review would also be conducted of the in-situ ground-based methods which have previously used UAVs
to collect data from inter-tidal regions, and how issues including bathometry, have been overcome. A large number of
reviews already exist which outline the use of photogrammetry (Smith et al. 2015), airborne laser scanning, and other
technologies in the geographical sciences. Whilst papers do reflect on the use of UAV based surveys in coastal areas,
knowledge of technology utilisation in the inter-tidal regions is still developing. This work would provide important first
steps before analysing the data available to achieve the project aims.